AgPlus Electrochemical COVID-19 Diagnostic Assay

SARS-CoV-2 or COVID-19 is currently spreading throughout the world. Little is understood about the virus but we are learning fast and it is clear that we need to have good, accurate diagnosis to support quarantine and treatment.

What is known is that the virus has a serial interval of 4 days and 1-3% of the population may be pre-symptomatic but still transmitting the virus. It takes 2-14 days to show symptoms after infection with the 97% of people developing symptoms within 11.5 days. This is a global challenge to halt the spread of the disease before our healthcare systems become overwhelmed.

AgPlus' diagnostic assay for detecting specific immune responses to the COVID-19 virus will allow for a) confirmatory testing (rule in rule out) of those with symptoms, understanding that in some instances the symptoms may be due to bacterial infection b) monitoring treatment efficacy in those that have tested positive to ensure they are responding and when safe to release from isolation c) potential to be a companion diagnostic to support drug/ vaccine development d) test to confirm if patient has previously been infected with COVID-19\.